ApnaKey: Digital Data Infrastructure Ecosystem

ApnaKey is a brand-new social media platform that allows users to chat, organise and make group bookings on one platform where the venue host can also have a digital presence.

Facilities will have a digital presence, providing complimentary booking services and streamlining traffic via automation to reduce admin work such as emails or calls.

For the public, created a one-of-a-kind booking experience.This platform house features like upfront individual/group payments, discovering activities, organising communities, and generally making the whole process less of a chore.

The platform will have an ecosystem of products, mobile apps, website application, website portals, partner dashboards and partner ticket scanner Apps.These products ensure a seamless booking experience for both users and companies.